Aeristech's power-dense high transient motor/generator and control technology for enhanced engine downsizing and hybrid/electric vehicle applications

This feasibility study, being carried out by Aeristech Limited in conjunction with Imperial College and Lotus Engineering, is to investigate the disruptive capability of Aeristech's power-dense, high-transient motors/generators in both internal combustion engines (ICE) as well as hybrid & electric vehicle applications. The project tackles both conventional problem solutions such as the electrification of turbochargers for ICE applications, and explores new boundaries using the same motor/generator technology as an electric powerpack for hybrid electric applications. The focus is on 2 areas: technological assessment re performance, cost, manufacturability and scaleability versus equivalent existing & in-development systems for both a full “electrification” role in exhaust energy recovery & engine boosting, and as a main drive motor or generator. Vehicle/engine simulations for the application areas of interest in ICE & HEV/FEV will then follow. This will lead towards more focussed R&D in the key areas prioritised from the study.